Genetic analysis of the role of the PI3K signalling in humoral immunity

Technical abstract
The B cell is a crucial component of the normal immune system, however its dysregulation can lead to certain types of leukaemia, lymphoma and myeloma. The importance of a regulatory network of transcription factors (proteins which bind to DNA to transfer information into RNA) controlling B cell identity and differentiation (specialisation) is well established. However, important mechanistic gaps in our knowledge remain. The role of signalling pathways in the regulation of B cell differentiation is clearly vital but remains poorly understood at the physiological level. In particular, we have limited knowledge of the signalling mechanisms that drive naive B cells to become germinal centre (GC) B cells and the signals that promote differentiation of GC B cells into the cell fates of memory versus plasma cells. We have obtained results to indicate the pathway that controls production of the lipid phosphatidylinositol-tris-phosphate (PIP3) plays an important role in B cell function. The levels of PIP3 are regulated by a relatively small family of kinases (enzymes that transfers phosphate groups to specific substrates) and phosphatases (enzymes that removes a phosphate group from substrates). This project seeks to exploit novel research tools to understand how B cell differentiation is regulated and to understand the importance of the PIP3 pathway in control of that process.